Arguing with physical activity data from a real-world wearable clinical trial with patients with a primary brain tumour

Context: Brain tumours are the leading cause of cancer death in the under 40's. Most patients with brain tumours develop functional disturbance such as weakness and balance problems as part of their disease, and report fatigue as being a significant effect of the tumour and/or treatments. Exciting developments in sensor technology allow us the opportunity to gather high-resolution electronic data directly from the patient, using patient-worn 'wearable' devices (e.g. accelerometers). Project goals are:
1. To build an explainable AI model from the physical activity data collected in BrainWear built using computational argumentation technology.
2. To compare the system against machine learning baselines combined with model-agnostic baselines for explainability.